Hiper-RAN

Lime Microsystems is developing **HiPer-RAN**, a software-defined, open-standards test platform that helps telecom operators validate Open RAN, 5G and future 6G networks. Today's lab systems are costly, fragmented and tied to proprietary vendors; HiPer-RAN consolidates multiple instruments into a single flexible system, cutting hardware footprint and---depending on setup---reducing testing costs by **up to 80%**, while improving repeatability and multi-vendor interoperability. Over an 18-month programme, the project will deliver a commercial-ready platform for wider deployment. Early industry engagement includes Vodafone, with expansion targeted to Tier-1 European operators. The project is expected to drive inward investment, create high-skilled UK jobs, and support the UK's ambition to lead in next-generation digital infrastructure.